CO2VID-Compliant Building Ventilation

A proof-of-concept air quality metric will be developed based on existing guidance and field trials to assist building owners monitor and evaluate the risk of fine aerosol transmission of SARS2-COVID19 in their premises on an ongoing and automated basis. A product incorporating sensors, hardware and software will be designed to enable this and to deliver appropriate building ventilation performance. This will be a portable, unobtrusive "plug & play" system that will work in tandem with, and augment, existing systems. For the benefit of customers, building users and employees, it will maintain and evidence the ventilation performance against robust and transparent "Covid-compliance" criteria. This real-time information will be able to be used in various ways by the premises manager to provide ongoing reassurance to users that - in tandem with standard social-distancing measures - all reasonable steps are being taken to minimise the transmission risk, and thereby encourage safe return to normal work and leisure activities.